Ge-on-Si short-wave infrared single photon cameras

This project seeks to develop advanced Single Photon Avalanche Diodes (SPAD) cameras,
with the capability for highly sensitive 3D imaging in the short-wave infrared (SWIR) spectral
region. This work will predominantly target long-range eye safe LiDAR applications, but with
relevance to other sectors such as healthcare, security and pollution monitoring. The ability to
resolve individual photons of light also makes these devices highly applicable to a number of
quantum applications such as quantum-key distribution, photonics based quantum computing
systems and quantum enhanced imaging. The research is particularly relevant to the objectives
of the newly established UK Quantum Hubs, including the Quantum Enabled Position
Navigation and Timing hub (led by the University of Glasgow).
The core of my research will involve enhancing SWIR SPAD technology, an area where
current commercial devices are not only prohibitively expensive but are also hindered by
significant issues such as after-pulsing, which limits their operational speed. By utilizing Group
IV semiconductor materials, this project aims to create Ge-on-Si SPADs that are both cost-effective and compatible with standard silicon foundries, similar to those used in CMOS
electronics.
In my project, I will focus on a number of advancements to progress towards SPAD cameras.
The PhD will involve the development of back-side illuminated devices that can be flip-chip
bonded with read-out integrated circuits, which will be provided through UKRI funded projects
by the University of Edinburgh. I will also explore the use of selective area growth techniques
to reduce threading dislocations in Ge absorber layers, enabling a reduction in the 'dark-count
rate'. This will have many associated technical challenges, as the benefits from selective area
growth techniques typically require sub 10 Mu diameter structures; as such I will be required
to engineer the E-field in SPAD devices to avoid 'hot-spots' in these smaller geometries. This
work will ultimately facilitate the demonstration of SPAD cameras with high single photon
detection efficiencies in the SWIR, and enable novel LiDAR implantations to be explored